LoCe: Less oil, Cleaner exhaust

Our innovation project is called LoCe: Less oil, Cleaner exhaust. We aim to transfer novel retrofit technology onto one of Porterbrook's Class 170 Turbostar vehicles, enabling mid-life diesel engines to rapidly become more Environmentally Sustainable (addressing Theme 1 of the InnovateUK First-of-a-Kind competition). We will work with Eminox, Bosch Rexroth and DG8: established Porterbrook collaborators who have track records in delivering innovations to the UK railway industry. A key technical project challenge is the limited space on Turbostar vehicles for retrofitment: which we will resolve by creating an innovative 2-box Exhaust After-Treatment System, and introducing a novel low-volume hydrostatic reservoir. Once the 2-box system is developed and successfully bench-tested, we plan to de-risk these innovations during a demonstrator phase on East Midlands Railway (EMR). Gareth Race, EMR Fleet Director (interim) said, "As part of our environmental policy, we're keen to enhance and build on our sustainable railway credentials, with a commitment to work with the supply chain to share best practice and continually improve our environmental and energy performance. Porterbrook are a trusted partner with whom we work collaboratively to deliver improvements across our fleets. EMR offer our support to Porterbrook in this innovative project… as it offers the opportunity to provide tangible benefits for both emissions and waste." We then envisage progressing to commercial roll-out beyond the 9-month FoaK demonstrator project, potentially making a significant environmental difference e.g. improving air quality by lowering emissions (by 75-90+%) and reducing waste oil (by 84%) across all 464 Turbostar vehicles.